AUTIER FEMTECH DEVICE

Autier is a new Femtech brand whose goal is to create a global British business that will be recognised for its disruptive advances in technology.

Our purpose is to fix and prevent identified health and wellness conditions that women suffer from daily, on a universal level. We will achieve this by developing cutting-edge technology and educational resources that are accessible to all women of all ages and ethnicities. Removing limitations and maximising results across the femtech space.

Bringing positive change to people's everyday lives, with real innovation.

The grant will turn our launch idea into a workable technology, kickstarting the design and manufacturing process. The non-grant will help to support and facilitate the success of this project.